Memorisation meets compositionality in natural language processing

In deep learning, the perspective on memorisation of training examples is undergoing a paradigm shift. Traditionally linked to overfitting, memorisation is now seen both as beneficial when it enhances models' generalisation capabilities and as concerning when it comes to specific examples that should not be memorised. This shift raises questions about what models (should) memorise, how memorisation is implemented internally, and which benefits memorisation has. I consider these questions to be particularly relevant for natural language processing (NLP), due to language's dichotomous nature of involving both compositional and non-compositional, formulaic expressions. Mastering natural language requires compositional generalisation and memorisation.

This dissertation is divided into two parts, each studying memorisation in transformer models from a different angle. The first part examines memorisation broadly. Using the task of neural machine translation (NMT) examples are placed on a memorisation--generalisation continuum to explore features predictive of high memorisation and to study the connection between memorisation and generalisation. Using natural language classification tasks, internal mechanisms for memorisation are studied, by performing memorisation localisation over transformer's layers.

In the second part, I approach memorisation through the lens of compositionality, focusing on idioms as non-compositional phrases requiring memorisation. For NMT transformers, I analyse how models memorise idiom translations over the course of training while also monitoring models' compositional generalisation abilities. I then examine internal mechanisms that enable paraphrased translations of idioms, by analysing the role of transformer's (cross-)attention and changes to the hidden states across layers.

This dissertation demonstrates that memorisation and generalisation are intricately linked. Transformers retain substantial information from their training data, which is useful for generalisation to unseen examples. Yet, they still fall short in capturing formulaic language, and do not adequately process inputs compositionally, where possible, and non-compositionally, where needed. Although memorisation mechanisms do arise naturally as a cooperative process of transformer's many layers, these mechanisms are insufficient for many idioms.